'It's Happening': Countering digital fatalism and narratives of inevitability through interactive art, digital art and installation.

Digital fatalism is mediated through predictive technologies (that predict
crime, educational achievement, future behaviour), and automated decisionmaking
Al (that deny access to housing, credit, employment). To investigate
how artistic practice can expose digital fatalism, a contextual review of artists
addressing technological determinacy will be conducted, bolstered by an
analysis of apocalyptic internet memes as a form of subcultural indulgence in
fatalistic ideology. New installation and interactive digital artworks will
subvert the tools of predictive and decision-making Al to explore how art can
destabilise and mitigate against the effects digital fatalism has on agency.